Social Fibre

Social Fibre proposes the use of innovative fibre broadband services in address to environmental concerns faced by coastal communities in Lincolnshire and Norfolk. It motivates the adoption of low environmental impact and reliable high-speed communication technologies and services to improve resilience and reinforce social and environmental ecosystems in East Anglia